Turbo Air Purifier for Filtering Bacteria

Transmission of pathogens such as flu, SARS and COVID-19, from human to human are most commonly made through physical contacts, fomites, and airborne droplets. Whilst good protection can be made on surfaces by wiping it down regularly with sanitizers, it extremely difficult to clean indoor air spaces where there is a lack of ventilation to the outdoor. Not all buildings are equipped with modern ventilation systems has anti-bacterial filters built in. There is a high risk of transmission of pathogens through the air, particularly when face marks can not be worn all the time. Clearly, there is an urgent demand for medical grade air purifiers to be used in populated spaces within the clinical settings, such as hospital waiting rooms, GP centers, dental practices and pharmaceuticals.

The vision is to have a desktop size turbo air purifier that is compact enough to be moved conveniently from room to room, but powerful enough to extract and clean the air off pathogens similar rate of a professionally installed modern HVAC system. The turbo air purifier will have the versatility to be adopted with ease and have the capability to clean the air of a large size room in matter of minutes, trapping and killing all known viruses and bacteria.

The longer term goal is to extend the turbo air purifier towards the hospitality and office spaces to restrict the spread of COVID-19 and to protect the members of the public as they return to work.